Emergent Mobile Technology as the Catalyst for Business Collaboration and Partnership in Business and Industrial Parks

To conduct research into the feasibility of a mobile based technology platform that allows businesses based on industrial and business parks in the UK to collaborate in order to reduce costs, create business opportunities, retain and fully utilise staff between companies, and identify potential partnerships between businesses that have a mutual benefit.